The sixth digit

The team at Active Hands propose to develop a multi-function stylus tool (The Sixth Digit) that will be worn on the little and ring finger of one or both hands of those who otherwise struggle to use touchscreens, keypads, keyboards and trackpads. Its lightweight design will allow it to be put on and removed easily although it could also stay attached to the user for longer periods if required and would not interfere with pushing a wheelchair or using other mobility devices.

The stylus will enable the user to press keys or interact with touchscreens when non-working fingers would otherwise make this job frustrating or impossible. The device will have a removable stylus tip that can be replaced or cleaned easily to prevent contamination risk when using some touchscreen or keypad devices in public spaces.

Getting assistance with these tasks has become increasingly difficult in recent times, and many disabled people are forced to become more independent as risks of contamination restrict close social contact. For those needing to access benefit information, book online shopping, operate technology, apply for jobs and continue to be part of society being able to independently use modern technology is even more essential now than ever before.